Engineered Proto-Tissue with (Bio) Chemical Oscillatory Functions

The aim of the project is to engineer proto-tissue with chemical oscillatory functions. Oscillations are fundamental to human existence and chemical oscillations have been seen as a means of creating oscillatory behavior in an artificial biological system.

Initially the research will centre on creating methods to develop a variety of oscillatory reactions. Techniques will be established to observe oscillatory reactions both on the macro-scale and in droplets, which can be encapsulated into an electronic droplet interface bilayer (eDIB). DIBs are generally used for biophysical analysis of membrane proteins.

The principal technologies employed will be microscope observation, measuring chemical potential and possibly dielectric spectroscopy.